Affinity - A solution for online toxicity and disinformation

Abuse, misinformation, and toxicity are destroying online communities. The Covid19 pandemic has thrown this crisis into sharp relief. Disinformation on subjects from 5G to vaccination have threatened efforts to combat the virus, while Covid's wider effects on society have exacerbated long-standing problems - most notably racial inequality.

On current social media, solutions for content moderation are feeble, inconsistent, and slow - taking days to reach arbitrary, opaque decisions.

Social networks publish 3Bn pieces of user-generated content every day. Centralised platforms - like Facebook and Twitter - simply cannot scale to meet the size of this task. The only thing large enough is the userbase itself.

Podium Network Ltd. was founded in 2018 to fix this problem - saving social media from itself and allowing it to fulfil its promise as a positive force in the world. Our solution - "Affinity" - empowers users of open, online communities to moderate each others' content at any scale - from tens of users, to billions.

With Affinity:

* Decisions are representative, consistent, and reached in minutes, not days
* Rules can cover every angle necessary to properly protect users, and can be democratically amended by the userbase
* Sanctions are proportionate, transparent, and meaningful
* Influence has to be earned and is always dependent upon conduct
* Bad actors cannot corrupt the system to their own ends or game opaque algorithms for prominence

This project develops Affinity from prototype to complete software solution and integrates it into a bespoke social networking application, ready for launch.